Performing Stragismo and Counter-spectacularisation: Italian Terrorism and Its Legacies

Italian terrorism took place during the Cold War, when other forms of political violence happened across Europe (IRA, ETA, RAF etc). It encompasses attacks from right-wing groups and from left-wing groups, and it represents a dark and still unsolved chapter in Italian history. The identity of the instigators, perpetrators and their motivations are still a reason for disagreement. And this, as John Foot (2009) observes, continues to produce divided cultural memory.
Italian terrorism has been extensively analysed by historians and social science theorists (Bull and Cooke 2013; Hajek 2013; Salerno 2016), who explore the narratives of the victims, the perpetrators and the political response. Moving on from the historical and social focus, in this project I will analyse the right-wing attacks (stragismo) and their legacy with a performative lens, drawing from theorists who incorporated performative paradigms in social studies on terrorism (Price 2018; Bharucha 2014).
Relying on 50 years of spectacles of memory and drawing from Cooke's (2015) study on Italian commemoration ceremonies, I will examine the official commemorations of stragismo as cultural performances - i.e., performances that are designed, 'scripted' and staged by political personalities in public spaces - as well as theatrical frameworks for participatory performances by civilians happening within.
Among the participatory performances, I will particularly focus on those that engage non-professionals in the making of live artworks, in the context of an increased employment of socially engaged practices to address social issues (Malzacher and Burzynska 2016).
Drawing on Bharucha, who argues that counter-terrorism is often modelled upon terrorists' violence and is more dangerous "because its invariably excessive violence is driven by a sense of justice and right" (Bharucha 2014: 172), I will theorise 'counter-spectacularisation' as the counter-terrorism expressed through the spectacularisation of memory, through a set of different performative strategies employed in the highly politicised commemorations of the attacks.
Drawing on Rozik (2008), I will employ semiotics of performance as a methodology to analyse case studies ranging from the first episode of stragismo (Milan, 1969) to the last (Bologna, 1980). Similarly, I will analyse as case studies the official spectacles of memory that took place during the Italian general elections campaigns (every four years between 1970 and 2019).
This project understands the episodes of political violence as performances, which employ a cultural code which is familiar to the victims, the witnesses and the perpetrators. Through a semiotic analysis of the spectacles of violence as 'theatrical text', I will explore their relationship with counter-spectacularisation. Comparing their use of the same cultural code, I will get new insights into how Italian people define their sense of belonging and their national identity, drawing on Pedriali's (2017) research on the modernist subject as witness, participant and victim. Stragismo played - and still plays through its commemorations - a crucial role in defining what Italian people understand as the 'other' and the 'threat'.
Bridging performance studies and geohumanities, I will analyse the construction of a national identity in close connection with the re-designing of public spaces in commemorations.
This project aims to change the meaning of collective in Italian 'divided' collective memory, and to make an impact on participation awareness in the commemorations of stragismo.
My research will offer important new insights into participatory practices, designing models of participation that do not "create submissive citizens who respect authority" (Bishop 2012: 14) but rather offer new models of collectivism, developing a critical engagement with collective memory and political awareness.